The formation of a synapse: measuring vesicle cycling in growth cones and developing presynaptic terminals

Neurons in the brain communicate with each other at specialized sites called synapses. During brain development a large number of neurons (about 10 billion) make an astonishingly large number of synaptic connections (about 100 trillion) to form a functional brain. Not surprisingly, an important question in neuroscience is to understand how synapses are formed and how these connections pass information from one neuron to the next. At the synapse, the transfer of information is carried out by the release of packets of neurotransmitter released from a presynaptic neuron onto specific receptors on a postsynaptic neuron. Neurotransmitter is stored inside membrane vesicles and is released by the fusion of vesicles with the plasma membrane, which expels the neurotransmitter towards the postsynaptic neuron. The membrane from the vesicle is subsequently retrieved from the plasma membrane to be refilled with neurotransmitter and recycled for use once again. An important aspect of this vesicle cycle is that it is tightly controlled by the activity of a neuron. The research proposed here will focus on understanding how a presynaptic terminal forms and matures to provide such an exquisitely controlled system for releasing neurotransmitter. For this purpose I will use especially designed fluorescent probes that report vesicle cycling in real time by showing flashes of fluorescence every time a vesicle fuses with the plasma membrane.
Before a neuron forms a synapse it must first reach its target neuron. This process of axon pathfinding relies on a special compartment at the tip of the axon, the growth cone, which acts as a navigator, guiding the axon to its correct target. The formation of a presynaptic terminal can be seen as a progression of events spanning the initial growth cone motility involved in axon pathfinding, followed by the stabilization of the growth cone at the target neuron and the formation of a synapse. Throughout all these processes, vesicle cycling also develops and matures: from an initial mixed form of vesicle cycling at the growth cone to a purely activity-dependent form at mature terminals. Here, I will study how vesicle cycling matures and results in a functional presynaptic terminal that releases neurotransmitter. Understanding these events will help uncover how connections in the brain form during development and help us understand neurological diseases where this process has gone wrong.

Technical abstract
During development neurons grow axons and dendrites to form synaptic connections in the brain. A key question in the field of brain development is to understand how synapses form to establish a functional network of interconnected neurons. The overall aim of this proposal is to understand how a presynaptic terminal is formed and becomes competent to release neurotransmitter through a tightly controlled activity-dependent vesicle cycle. Our approach will be to assay how vesicle cycling matures throughout the different stages in the formation of a presynaptic terminal: from the original moments of growth cone motility and axon pathfinding, to the stabilization of the growth cone and formation of a presynaptic terminal. For this purpose I will use genetically encoded reporters of neuronal activity which will allow me to label distinct vesicle pools and assess their rates of cycling. The better known of these is synaptopHluorin (spH), which is a fusion protein between the synaptic vesicle protein VAMP2 (also known as synaptobrevin 2) and a pH sensitive EGFP (also known as pHluorin). At rest, this reporter is quenched by the acidic pH of the lumen of the vesicle, but increases its fluorescence upon vesicle fusion and exposure of the lumen to the more basic extracellular pH. In this way rates of exocytosis and endocytosis can be directly measured.
The growth cone has at least two very different vesicle cycling modes, which draw from two distinct pools of vesicles. Importantly, these pools use two different isoforms of the synaptic vesicle protein VAMP: VAMP7 is found on vesicle that undergo a constitutive form of vesicle cycling needed for growth cone motility, whereas VAMP2 is present on vesicles which undergo an activity-dependent form of vesicle cycling, much like in mature presynaptic terminals. I will exploit this molecular distinction by using the VAMP2-based optical reporter of vesicle cycling spH to label the activity dependent pool of vesicles and, similarly, a VAMP7-based reporter recently described as TiV-spH, to label the constitutive pool. By expressing these reporters in individual neurons I will assess how vesicle cycling occurs at a growth cone. More importantly, I will also study how molecular guidance cues and electrical activity, which are crucial for axon pathfinding, affect vesicle cycling at a growth cone. Finally, as the system develops, I will establish how vesicle cycling matures to become a presynaptic terminal releasing neurotransmitter in an activity-dependent manner.